G8-2012 New low surface energy materials 145825

Low surface energy materials (LSEMs) are obtained by attachment of surface layers to substrates. The cause of low surface energy is the underlying chemical structure of the interfacial layers: the ability to control surface properties being the direct consequence of chemical structure. Since the first development of anti-wetting surfaces, it has always been necessary to employ long Fluorinated tails (>7 x CF2/CF3 groups) in the surfactant additives. There are numerous applications of LSEMs today, such as printing, painting, adhesion, metal-plating, emulsification/suspension (medical, cosmetic, food packaging, etc.), washing (electronics, clothes, etc), antifogging and repellent surfaces (self-cleaning windows, water-proof textiles, anti-snow, anti-fog surfaces, papers, fibers, etc.). Therefore, development and optimization of LSEMs has attracted much attention, and a wide variety of useful LSEMs can be obtained by Fluorinating surfaces. Unfortunately, this has dramatic environmental consequences because of the persistence and bioaccumulation of Fluorocarbons (FCs). [Food Addit Contam. 2005, 10, 1023-31, Environ. Sci. Technol. 2006, 40, 32-44]. As outlined below, this project is centred on intelligent programmed molecular design of hydrocarbon (HC) surfactants, which will generate similar surface properties to the undesirable FCs.

Potential impact
There are highly developed communication channels, addressing academic and industrial engineering and scientific communities, as well as schools and the general public.
Firstly, all the major scientific results will be published in research papers in high quality, peer reviewed international journals. As shown in part 7, the applicants have built up strong publication portfolios, in highly ranking journals like Angewantde Chemie, Journal of the American Chemical Society and Langmuir. We expect that this three-year project will generate between ten and fifteen joint research publications, with at least four appearing in high-ranking (Impact Factor >10) science journals. Papers will be made open-access as soon as practical, and in-line with the appropriate local journal/publisher policies, but typically that will be 6 months after publication. Funds are included in the budgets ("Other" category) of each partner to cover open access costs for up to four papers in high end journals, so as to facilitate a more rapid community access as needs require.
Secondly, the results will be presented at international conferences and invited university seminars. Part 7 shows the PIs are all internationally respected speakers, and regularly make high profile contributions to scientific meetings, as well as Chairing major conferences. In addition, our Post-docs will be encouraged, and provided with professional support, to present their work at national and international subject-specific meetings like Surfactants in Solution, the European ECIS, International Association of Colloid and Interface Scientists (IACIS, to be held in Sendai Japan, 2012), Institutes of Chemical Engineers (IChemE and AIChE), and American Chemical Society National and Colloids Division meetings. We envisage upwards of twelve oral presentations to major conferences about the results coming from this project. Funds have been included in the Travel budgets to cover these costs. Wherever possible we will combine travel trips to take in conferences and project meetings of the researchers on the same journey (e.g. IACIS, to be held in Sendai Japan, 2012). We will explore the possibilities for organizing an International conference on this topic: as examples "Nature Inspires Chemistry Engineers" in Nice, 2012, www.nice-conference.com, to be organized by GUITTARD and "Colloids and Materials", chaired by EASTOE and held in Amsterdam 2011, http://www.colloidsandmaterials.com/index.asp.
Thirdly, we will host a free access consortium website to provide breaking news, updates and appropriate research results (for example videos and images such as found at http://www.facebook.com/photo.php?v=182078508534596 which is on the Facebook entry for "Bristol Surfactant Research", EASTOE's group in Bristol.). This website will be run and maintained by the Post-docs, and hosted on Bristol infrastructure; this is included by "Other" in the budget (i.e. Estate costs).
Fourthly, Industrial exposure will be facilitated by in-house contacts and our on-going interactions with industrial partners at Unilever and P&G (food, household, personal care); Merck, Sharp and Dohme and Novartis (pharmaceuticals); Syngenta, BayerCropScience (agrochemicals); Eurocopter, Infineum, Lubrizol and Schlumberger (aerospace, transport, oil, energy); Dow Chemicals, Merck Chemicals, Imerys, Evonik, SEB Group and Dow Corning (specialties, imaging, displays and surface coatings) and the Defense Science & Technology Laboratory, UK and Direction General for Armory, France (security). Any potentially commercially exploitable results will be dealt with by negotiation between the Research Enterprise and Development Offices of the three Universities.